Stochasticity and anomalous transport phenomena in complex systems

Transport and diffusion are phenomenon which are ubiquitous throughout nature, being intimately connected with the second law of thermodynamics. Transport is particularly important in biological cell regulatory processes. Due to the complicated interactions of the many participants involved in such complex systems, the diffusion of the constituents under study may not always be of the classical Brownian type. When this is the case, the transport is classed as anomalous. Finding the right underpinning mathematics and statistical physics, and connecting it with experimental evidence for anomalous diffusion is largely an open question. This is the case in particular when noise is present in the system. The constituents of systems which exhibit diffusion are discrete by nature and their complicated interactions are modelled probabilistically. As a consequence, observed quantities tend to fluctuate about an average, both temporally and between realisations of the system. However, such intrinsic fluctuations are often ignored in existing studies of anomalous transport.

The main aims of the PhD project are: (i) to study the effects of noise in subdhiffusive and non-Markovian systems, (ii) to develop new mathematics to describe these fluctuations, and (iii) to use these tools to characterise transport observed experimentally in the production of cellulose by by plant cells.

Some EPSRC areas of study which this project encompasses are Complexity science, Computational and theoretical chemistry, Mathematical biology, Non-linear systems, Statistics and applied probability.